The Contribution of Mitochondrial Dysfunction to Alzheimer's disease

Alzheimer's disease (AD) is associated with increased oxidative stress and mitochondrial dysfunction in the brain. The Redox system that helps detoxify neurons is decreased in AD patients and likely contributes to symptoms and neurodegeneration. The PhD student will manipulate Redox and mitochondrial regulating genes in Drosophila and iPSC neuron models of AD to find new potential therapeutic targets.